UK-HyRES: Hub for Research Challenges in Hydrogen and Alternative Liquid Fuels

A thriving, low carbon hydrogen sector is essential for the UK's plans to build back better with a cleaner, greener energy system. Hydrogen has the potential to reduce emissions in some of the highest-emitting and most difficult to decarbonise areas of the economy, which must be transformed rapidly to meet Net Zero targets. To achieve this, large amounts of low carbon hydrogen and alternative liquid fuels will be needed. These must be stored and transported to their point of use. There remain significant research challenges across the whole value chain and researchers, industry and policy makers must work collaboratively and across disciplines to drive forward large-scale implementation of hydrogen and alternative liquid fuels as energy vectors and feedstocks.

The flagship UK-HyRES hub will identify, prioritise and deliver solutions to research challenges that must be overcome for widespread adoption of hydrogen and alternative liquid fuels. It will be a focus for the UK research community, both those who are already involved in hydrogen research and those who must be involved in future. The UK-HyRES hub will provide a network and collaboration platform for fundamental research, requiring the combined efforts of scientists, engineers, social scientists and others. The UK-HyRES team will coordinate a national, interdisciplinary programme of research to ensure a pipeline of projects that can deliver commercialisation of hydrogen and alternative liquid fuel technologies that are safe, acceptable, and environmentally, economically and socially sustainable, de-coupling fossil fuels from our energy system and delivering greener energy. We intend that, within its five-year funding window and beyond, UK-HyRES will be recognised internationally as a global centre of excellence and impact in hydrogen and alternative liquid fuel research.